Novel Electric Actuator for Aerospace Applications

The research will focus on the application of Systems Engineering methodologies for the design and development of future novel electric actuators to support engineering Net Zero and the sustainable development of future active inceptor systems. The impact of novel materials, motor topologies, manufacturing methods, thermal management systems and health monitoring techniques on the mass, performance, size and cost of the active inceptor system will be evaluated. Different designs will be developed and explored. Selected solutions will be manufactured and tested.

Objectives-Method:
1. Develop system requirements, limitations, constrains, installation envelope and key performance indicators for typical active inceptor system
2. Review and develop different motor topologies and associated technologies including, new materials, thermal management systems, manufacturing methods and health monitoring solutions to reduce the mass, losses, cost and size of motor
3. Develop multi-fidelity and multi-physics models to perform initial sizing, design and performance analysis of selected solutions and quantify impact on size, mass and cost
4. Develop numerical models to evaluate the static and dynamic performance of the actuator and its control system during typical operating conditions.
5. Use "Set Based" Design and Optimisation techniques to explore and optimise different design spaces and down select appropriate solutions that meet requirements, constraints and selected objective functions
6. Select optimised design to manufacture and test a prototype